CIRCBIONET: Circular Bioeconomy through Engineering Biology Network for Specialty Chemicals

The chemical sector emits 26 Mt CO2 annually and 95% of its inputs are currently fossil-derived. Engineering biology holds vast potential to improve the sustainability of this growing sector, yet faster progress is required to achieve the ambitious Net Zero targets. To address this, CIRCBIONET (Circular Bioeconomy through Engineering Biology Network for Specialty Chemicals) aims to establish a world-class Engineering Biology (EngBio) consortium to catalyse the specialty chemicals industry's transition to sustainable, biosynthetic processes which are embedded within the circular economy by design. Leveraging unique expertise from across the team, this will be enabled by integrating specialty chemical bioproduction with valorisation of end-of-life plastics using a biotechnological ‘upcycling’ approach. This goal will be met through four interconnected objectives:

To develop novel biosynthetic pathways for three high-value specialty chemicals: capsaicin, folic acid and rhamnolipids.
To develop capability to use a new non-conventional microbial host, Bacillus subtilis, for engineering biology pipelines.
To valorise waste polymer-derived feedstocks for specialty chemical production which will promote the future circular economy.
To embed automation, metrology and workflow standardization across all work packages to generate robust datasets for future machine learning, life cycle assessment and techno-economic analyses projects.

To achieve the objectives, seven interconnected work packages are proposed. The activities span the design of biosynthetic pathways for conversion of enzymatic polymer degradation products to specialty chemicals, identification of new degradation products from enzymatically processed polymer waste, and engineering of a novel microbial host to assimilate waste-derived degradation products. In addition, data-driven bioprocess optimization will be conducted using one of the engineered microbes to produce one specialty chemical. As an underlying enabling technology, the programme will embed automation, metrology and standardization of workflows into the work packages for integration into life-cycle assessments, techno-economic analysis and machine learning in the future.
A major innovation in CIRCBIONET is the use of deconstructed, post-consumer polymeric materials, such as poly(ethylene terephthalate) (PET), poly(carbonate) and poly(urethane), as feedstocks. The choice of specialty chemicals (capsaicin, folic acid, rhamnolipids) and biodegraded polymer wastes (PET, PU, PC) as feedstocks have been chosen to combine existing capabilities of the members. These exemplar projects will enable knowledge transfer between EngBio experts in the UK and Singapore to accelerate innovations and build the foundations for future collaborations, benefitting both countries. Another unique feature is the use of Bacillus subtilis as a host for the conversion of polymer waste into specialty chemicals. Attempts to engineer microbial hosts for conversion of PET monomers have been reported mostly on E. coli which is Gram- and only one attempt on Gram+ bacteria (Rhodococcus jostii). B. subtilis is a model Gram+ bacteria that is of industrial relevance for its ability to synthesize molecules, to secrete proteins, and to utilize multiple carbon sources. This will be the first systematic exploration on B. subtilis for specialty chemical production from waste polymers and will expand its utility as a chassis in EngBio.
In summary, the proposed CIRCBIONET will contribute to generation of specialty chemicals through biorecovery of waste materials by unlocking embedded carbon and keeping it in circulation for longer. The data-driven approach along with automated metrology and workflow standardizations that will be integrated into the programme will bring engineering biology closer towards Industry 4.0. CIRCBIONET will facilitate knowledge transfer between UK and Singapore spanning seven leading institutions for achieving sustainable development goals and circular bioeconomy.